Network Rail SGP - The Smart Gauging Pipeline

Network Rail Smart Gauging Pipeline Network Rail SGP is a fully integrated digital data production line. We use a broad spectrum of artificial intelligence techniques in order to analyze gauging data from infrastructures captured from the edge of railway tracks in an automated, reliable and durable manner. Our computer code is optimized to perform at all levels, but, above all, we place a special emphasis when optimizing our algorithms to the search for the lowest possible energy consumption, a major issue in processing data from point clouds, and more generally with high-intensity data processing .